Age-related changes in the use of linguistic cues for speech intelligibility in adverse listening conditions.

Technical abstract
The project investigates how linguistic cues aid speech intelligibility in young and old adults. The research is based on the pardoxical finding that older adults show comparable or even better speech comprehension on certain types of tasks compared to young adults despite their increasing restriction by age-related hearing loss. Using linguistically carefully controlled speech material we seek to investigate what makes older adults such efficient users of language, what types of linguistic cues (acoustic-phonetic cues and global semantic cues) are particularly useful to them in various (adverse) listening conditions, and how these factors interact with age. We are particularly interested in assessing how older adults‘ superior linguistic knowledge on the one hand and their increasing hearing loss on the other interact, and how compensatory processes emerge as a new skill from this interaction. Our multidisciplinary approach will include linguistic-phonetic as well as behavioural and electrophysiological methods to assess the mechanisms underlying speech comprehension. In three separate studies we will test young and old adults on various behavioural speech perception tasks that are set up to manipulate specific linguistic cues. In Study 4 we will collect electrophysiological data (ERP) to assess at which processing stage the phonetic and semantic cues affect young and old adults‘ speech performance, whether there are general differences in processing strategy and how the strategy changes with a change in listening environment. The results of the project will advance our understanding of the remarkable robustness of speech perception in the light of unfavourable listening environments and aging, and further elucidate how compensation mechanisms in older adults work to overcome age-related deficiencies in one domain (hearing) with superior functioning in another domain (verbal knowledge).